SDL Cyber Essentials application

Security Dialog is a UK based privately owned cyber security software and services company which has created and patented its own sophisticated security intelligence solution which has unique attributes in terms of search and retrieval algoriths. It has also created a service proposition using those tools to bring cyber security protection to the ill-served UK SME market.